'Every Damn one of 'em's got a Little Piece of Land in his Head': Masculinity and Ecological Crisis in the Dust Bowl

The environmental and human devastation - rapid aridification, crop failure, and consequent mass
migration - wrought by the American Dust Bowl in the 1930s closely parallels predictions made by climate
scientists for our collective future. Yet, despite presaging the effects of global climate change, the Dust
Bowl remains a parochial subject for historians. More specifically, the feature shared between past and
present environmental disasters which has been most been neglected historiographically is the role of
masculinity. Whilst sociologists and activists have long noted the reciprocal connection between
environmental crises and masculinity, this knowledge has not been applied historically, no more so than in
the case of the Dust Bowl.1
Through rectifying this disparity, this project will further our understanding of
the Dust Bowl and environmental crises at large whilst also using it as a case study to reframe the history
of inter-war American masculinity. How, this project asks, did ideas of masculinity intersect with
environmental crisis in the Dust Bowl? How had men's ideological relationship to the land been historically
formed? How were male casualties of the Dust Bowl represented at the time? What did it feel like to be a
man in the Dust Bowl and why?